Beyond voice: Experiences, meanings, and the ethics of silence in mental disorder

This project challenges the derogation of silence by describing the varied and sometimes positive functions that silence can have for individuals with mental disorder.

Silence is a crucial phenomenon in mental health. It is a symptom of several mental disorders and widely regarded as an obstacle to recovery. Meanwhile, a deeper understanding of lived experiences of illness is increasingly considered crucial for improving healthcare and the wellbeing of patients. Yet, neither clinicians nor healthcare researchers nor philosophers have attended to lived experiences of silence in mental disorder. Because of this neglect, we tend to understand silence as antithetical to wellbeing and habitually try to break the silence of individuals with mental disorder. This project contests that understanding and approach.

Drawing on first-hand accounts by individuals with depression and bipolar disorder from different genders, ethnicities, and socioeconomic backgrounds, this project sheds light on the variety and meanings of the silences that people with such disorders experience. Those silences can be voluntary or imposed, pleasant or unpleasant, empowering or disempowering, good or bad. While some should be broken, others need to be left alone or nurtured. This project will provide conceptual tools for distinguishing between these different kinds of silence and for managing them ethically.